Aquaculture Digital Transformation: Krucial and UMITRON for Remote Feeding

Krucial and Umitron will collaborate to revolutionise the aquaculture industry by pioneering a cutting-edge semi-automated remote feeding management platform.

The project will enable global feeding operations for offshore aquaculture sites through the integration of advanced AI, IoT, and satellite technologies. Key objectives include developing a semi-automated feeding system, enhancing environmental monitoring, and facilitating global remote feeding.

Krucial is a cutting-edge digital solutions provider that enables access to mission-critical data for industries with remote and hard-to-reach assets. Krucial's technology automatically switches between cellular and multiple satellite backhauls to ensure IoT data flows regardless of location, conditions or power supply, providing the most reliable, resilient connectivity solution available.

UMITRON is a Singapore and Japan based deeptech company whose aim is to solve worldwide food and environmental problems by empowering aquaculture through technology. It builds user-friendly data platforms for aquaculture by using IoT, satellite remote sensing, and AI.

The main project focus, to develop a semi-automated feeding system, will integrate Umitron's feed precision technology, REMORA, with a feeding system via API. This will allow REMORA to analyse fish behaviour and control feeding based on real-time data. By automating feeding decisions, the system aims to optimise efficiency, reduce human error, and ensure precise feeding tailored to fish appetite levels.

The project will also work to integrate Umitron's PULSE, a satellite-based global ocean monitoring service, with third-party environmental data to provide detailed insights into the ocean environment. Combining PULSE data with that from environmental sensors will then be used to inform feeding protocols.

Krucial's expertise in remote connectivity will underpin the project, enabling the transmission of data collected and integrated using Umitron's capabilities from any fish farm on earth. The company's technology will ultimately enable remote environmental monitoring and global remote feeding operations by establishing high-level bandwidth, low-latency communication.

As a result, farmers will be able to feed fish from any location worldwide with the most accurate, timely information, maximising operational efficiency and sustainability.